DESIRE (Domestic Energy Storage Integrating Renewable Energy)

The DESIRE project will explore supply chains that integrate grid demand response services with domestic hot

water and battery storage. If successful, the project will open up new supply chains and income streams for

markets that can underpin the intergation of large-scale intermittent energy into the grid. Upside Energy has

developed a novel, cloud-based, demand response platform which will choreograph a fleet of Mixergy tanks

and Powervault home battery systems over the course of the trial. Mixergy have developed a range of

innovative electric hot water tanks that have intelligent controls and sensing, so enabling them to communicate

with Upside's platform. Powervault's award winning home battery system will enable Upside to provide a

bidirectional energy storage service. The objectives of the trial will be: to understand how systemic value from

distributed energy storage can incentivise stakeholders to install intelligent tanks & batteries; to quantify the

true multi-vector energy storage potential that exists within households; to assess consumer responses; to

develop optimal control strategies for integrated battery / hot water tank systems & identify optimum supply